On Purpose Acetone Production for Lucite (OPAL)

In this project, the partners (GBL and Lucite) will determine the technical feasibility of engineering Clostridia to produce bioacetone in high yield (as opposed to biobutanol) using fermentation. The partners will also determine the economic feasibility and commercial viability of producing acetone as the sole fermentation product. It is envisaged that any loss in yield will be compensated for by savings in purification (acetone is highly volatile and relatively easy to recover from the fermentation broth).